Modelling Galaxy formation

The project will focus on 'near-field' cosmology: the formation of galaxies like our own. It will involve running and analysing state-of-the-art simulations of the formation of individual galaxies and making comparisons with observational data.